To develop a regularity framework in nonlinear elasticity

A basic tenet of the theory is that the physical configurations of an elastic material (e.g rubber) that we an expect to observe are those which minimize an elastic energy functional. A major open question of some 40 years' standing in nonlinear elasticity theory is to discover how smooth the minimizers of elastic energies should be.